HVDC-WISE: HVDC-based grid architectures for reliable and resilient WIdeSprEad hybrid AC/DC transmission systems

HVDC-Wise project explores concepts and proposes solutions to foster the development of large HVDC based transmission grid infrastructures, able to bring benefits in terms of resilience and reliability to the existing electrical system and capable of integrating the forthcoming large amount of renewable energy. To do so, 5 ambitious specific objectives in line with the HORIZON-CL5-2021-D3-02-08 call expectations were selected: -Develop a complete reliability-&-resilience-oriented planning toolset (metrics, methodology, tools) with appropriate representation of future HVDC-based grid architecture concepts to fulfil TSOs’ resilience and reliability needs. -Propose and compare on generic cases, different HVDC-based grid architecture concepts fulfilling functional requirements relative to TSO’s resilience needs for the widespread AC/DC system. -Validate resilience-oriented planning toolset and the HVDC-based grid architecture concepts on three realistic use cases. -Identify, assess, and model emerging technologies for HVDC-based grid architecture concepts needed for the deployment of widespread AC/DC transmission grids. -Prepare for the adoption and deployment of the proposed solutions by the industry. HVDC-Wise is a multidisciplinary project engaging 14 partners from 11 countries covering the academic (5), TSOs (4) and industrial worlds (5). An implementation plan is presented in the form of 8 work packages, 6 of which are technical in nature. Synergy in communication and dissemination by the several partners and stakeholders will permit to maximize the HVDC-Wise project impact. Solutions to overcome the fundamental technological barriers as well as appropriate deliverables, tasks, milestones, and risks to complete the project objectives in due time are presented. HVDC-Wise proposes, designs, and validates HVDC-based grid architecture concepts enabling the deployment of reliable, resilient widespread AC/DC transmission grids to achieve the European energy transition.